Expanding idiomatic electric guitar in contemporary music

Since the electrification of the guitar in the 1940s - 1950s, the instrument has undergone a vigorous
development through a kaleidoscope of popular music genres. It has been a precursor of
technological development in music and played a significant role in the conflict between developing
sociocultural and musical perceptions of "noise" and "musical sound" (Carfoot, 2006). Subsequently,
the electric guitar's use has extended into other repertoires and become integrated as an effective tool
for contemporary composition.
The technologies which have evolved to form a part of this modular instrument have exponentially
increased its musical and creative possibilities transforming the way composers are able to utilise it in
music today. We can now consider the electric guitar to be a "network based, instrument-object"
(Lähdeoja et al., 2006). The "network" refers to the thousands of available signal processors and the
instrument's ability to cross over into virtual forms via software environments such as MAX and
DAW-based plugins, while the "Instrument-object" refers to non-traditional performance techniques.
Such a rapid expansion of the instrument and the emergence of varied playing styles is testament to
the electric guitar's expressive flexibility. Approaches to the instrument vary wildly over time: Morton
Feldmans' 1966 work for solo guitar, The Possibility of a New Work for Electric Guitar - aims to
overcome the fact of an electric guitar - while Fausto Romitelli's Trash TV Trance embraces rock
guitar stereotypes and utilises an array of objects and pedals